Evolving complex gene regulation via the SCRaMbLE'ing of neo-chromosomes

The second aim of this PhD project will be to determine whether flies can adapt their arousal thresholds or unconscious sensory acuity according to context (for instance when in proximity to a predator or subject to resource scarcity). By comparing vigilance in different species, under varied environmental conditions, the candidate will investigate the plasticity of this behaviour, as well as the evolutionary and ecological pressures driving it.